Rational Design of Polymeric Nanoparticle for the Delivery of Biologics for Cancer Therapy

Within this project we will establish a system for formulation and targeted delivery of biologic APIs for oncology. Our specific objectives are:
To manufacture a polymeric based nanotechnology capable of high-capacity loading and targeted delivery to cancer sites.
To establish a repeatable methodology for scale-up and continuous manufacture.
To demonstrate benefit of the established technology over the state-of-the art.

Using design of experiments to guide the fabrication of a reproducible system for determining formulation and manufacture of high-capacity polymeric nanoparticles for the targeted delivery of biological APIs for oncology, developing repeatable scale-up and continuous manufacturing processes, and demonstrating the efficacy of using these formulations over conventional chemotherapies.

3.5 Year Project Plan:
Year 1: Induction, training, nanoparticle system development. Establish protocols for loading the polymeric nanoparticles with specific biologic agents. Conduct comprehensive characterization studies.
Year 2: Demonstrate application of the system on benchmark formulations
Conduct comprehensive vitro and possibly in vivo studies to demonstrate efficacy.
Year 3: Design methodologies for the continuous manufacture of the optimised system. Evaluate process parameters for industrial scale-up
Year 3.5: Complete final optimization iterations and validation experiments. Thesis writing.